An Enquiry into the Links Between Episodic Memory and Empathy in Non-Human Animals

For the last century, research into animal consciousness has adhered to Morgan's Canon, which guides
researchers in favouring simple explanations of animal minds over complex ones, but due to it being rooted in
empirically unjustified theoretical assumptions about physical reductionism and simplicity, contemporary research
has become intellectually stagnated as a result. Left unchecked it will remain so. My research aim is to argue for
the adoption of my Minimum Harm Principle as an alternative, which requires that researchers be conscientious
when evaluating competing explanations that if they conclude incorrectly, they cannot take back the consequences
that their conclusions will have for animals that are consciously aware of their suffering, have the capacity to vividly
recall suffering, and the capacity to share in the suffering of others. My PhD project is divided into two sections: the
first currently underway is to critique and offer a new alternative to Morgan's Canon, and the second is to evidence
how this alternative principle can be used to make progress in researching the conscious aspects of Episodic
Memory and Empathy in animals, which the upcoming two years of my PhD will investigate.